Private Hire Drivers, Platforms, and Independent Unions: Work, resistance and organisation in the gig-economy

In 2021 the Trades Union Congress estimated that 4.4 million people were working for gig economy platforms at least once a week in England and Wales. Since Uber first arrived in London in 2012, it has become synonymous with platform gig-work. As multiple gig-work platforms have emerged since Uber's arrival, their mode of algorithmic management has received considerable scholarly attention. There is a small but growing field of research concentrating on platform workers' resistance, alongside the emergence of new forms of trade unionism. Research on precarious gig-work has also signalled towards the role that racism and anti-migrant hostility has played in workers' exploitation. In this regard, private hire drivers, as a group of racialised workers in the gig economy, appear to be at a critical node of contemporary struggles, yet their experiences of work and union organisation have received limited attention in academia.

My PhD examined private hire drivers' class-based mobilisations, and sought to understand how these workers' relation to capital, the labour process, and position within society, influenced their form of collective organisation. This research was undertaken through a participatory method of inquiry, embedded within processes of collective organisation, alongside organisers and drivers in the United Private Hire Drivers branch of the Independent Workers' Union of Great Britain (UPHD-IWGB). It found that the emergence of UPHD had produced some of the largest anti-racist trade union mobilisations among precarious migrant workers in the gig-economy. This was not the result of strategic intervention from existent labour movement institutions. Instead, private hire drivers' grasp of their exploitation and their consequent tactics of resistance, developed through a process of collective self-organisation giving rise to new tactics and organisational forms.

The aim of the fellowship is to develop this unique contribution, which thus far has primarily engaged with scholarly literature in sociology of work, industrial relations, race and migration studies. The next step will be to focus explicitly on the uneven geographies and spatial specificity of the app-based private hire industry, as well as drivers' collective organisation, a significant gap in the existing literature. It would therefore represent a clear route for high-impact publications, engagement with new audiences, and help me to develop as a researcher, building an interdisciplinary network nationally and internationally. It would also provide me with the opportunity to engage with practitioners, organisers, and trade unions in the field, to facilitate knowledge exchange and skill sharing. This would be achieved as follows:

Produce a series of high-impact publications in leading geographical and labour journals.
Engage with a range of practice and policy focused audiences by organising a workshop with community organisations and trade unions, co-producing a series of practice focused online articles with workers/organisers in the field.
Build networks to develop impact opportunities and inform and support further development by attending and presenting at internationally recognised conferences in labour studies and human geography.
Engage in training programmes at the University of Nottingham focused on policy engagement and research communication.
Develop a funding proposal for the ESRC New Investigator Grant in order to work on a comparative study of platform gig work within different cities across the UK.
Carry out additional research to further explore the geographical aspects of the project.
Engage in research-led teaching within the School of Geography at the University of Nottingham.